An Automated Machine Prototype for Vacuum Chamber Metal Inner Wall Laser Treatment for e-cloud Mitigation

Potential impact
This project has significant potential to provide high impact, acting as an enabling technology for all spheres of research work to be carried out on the HL-LHC. These impacts will include:
Academic impact - The deployment of this technology on the HL-LHC will negate the effect of electron cloud formation and multipacting, leading to a machine which is able to fully deliver on its future scientific programmes without restriction, directly benefitting from this technology.

Societal impact - The scientific output from the existing LHC machine has already been readily accepted by the wider population as one of (if not the) biggest stories in science in the last few decades. HL-LHC will extend this societal interest and both STFC and Dundee University will be able to develop significant outreach and PR capital from the critical use of this technology.

Economic impact - This will be generated by both the science undertaken on the HL-LHC, and by IP opportunities for installation on other accelerator-based facilities and in related technology sectors such as RF cavities and waveguides.

Inclusion of the technology on the HL-LHC will also de-risk the LHC upgrade, providing efficient return on the UK CERN subscription.

Reputational impact - The criticality of this project to the successful delivery of HL-LHC will provide significant opportunities for reputational enhancement of both STFC and Dundee University, and a clear demonstration of STFC, Academia and UK industry working together to provide global solutions for societal impact.